Child and adolescent mental health Panic attacks and panic disorder in adolescence: improving understanding, treatment outcomes and support in schools

Children and young people's mental health is an urgent and complex clinical issue. I am highly
motivated to use rigorous scientific methodologies to address this public health problem. I became
interested in this field through lived experience of mental health problems as a teenager and my
subsequent undergraduate degree in Experimental Psychology at the University of Oxford. I thrived
while studying in an intense academic environment, and in my final year focused on clinical and
developmental modules, achieving a First Class degree and receiving the Magdalen College Senior
Tutor's Award for Academic Excellence. I have since worked in roles as a Research Assistant and
Administrator across two research groups (the Child and Adolescent Psychiatry and Oxford
Psychological Interventions for Children and Adolescents groups) based in the Experimental
Psychology and Psychiatry departments within the University of Oxford. I have thus gained valuable
experience, developing my research interests and confirming my commitment to a clinical-academic
career focused on youth mental health research.

I have enjoyed being part of busy and dynamic research groups and gained a wide range of skills.
These include proficiency in using software, such as RedCAP and R, for data collection and analysis.
For example, I have been preparing a codebook for a large longitudinal dataset which is being made
open access. I aim to further develop and implement my understanding of the Open Science
movement as my career progresses. While working on a clinical trial evaluating an anxiety
intervention for young children, I have followed ethical guidelines on data management, storage and
confidentiality. I co-authored a research protocol paper which has been submitted to a journal for
publication, and am currently preparing two systematic review manuscripts for submission in early
2022. I also co-authored scientific reports on two projects which have been widely disseminated to
policy makers, charities and other organisations. I hope to further develop my skills through
doctoral study in a world-class research department and would fully exploit opportunities to learn
from excellent colleagues and collaborators.